Blockchain Smart Contract Data Privacy, Speed of Access and Data Scalability

A key feature of Blockchain smart contract technology is that all data is visible to all
participants in the network. This project addresses the need of participants to provide data
visibility only to intended recipients, whilst keeping the data hidden from other network
participants, even though they all hold a copy of the data. The solution requires no sharing of
keys or secrets off-chain. In addition, data is pre-decrypted into a local smart cache, providing
each participant fast access to the smart contract data they are permissioned to see. Finally,
this project will provide a solution for scalable underlying blockchain data storage. All of this
will be implemented, packaged and presented for the sample use case.